A People-Centered, Adaptive Living Solution for the Elderly and Their Caregivers

Hygge offers a groundbreaking solution to the challenges posed by the ageing population in the UK. Hygge is designed for rapid installation in a caregiver's garden, providing a safe, comfortable, and independent living environment for seniors. This model not only alleviates the strain on informal carers but also presents a cost-effective rental alternative to traditional care homes, aligning with families' desires for closeness and quality time. By fostering independence and social interaction, Hygge redefines elderly care, offering a dignified, efficient, and scalable solution to meet the growing demand.